BrewBroker’s Smart Engine for Beer Recommendation; using big data to modernise product procurement in one of the world’s oldest industries.

Brew Brokers Ltd (BrewBroker) is a rapidly growing UK-based SME specialising in food technology and business networking.

BrewBroker is revolutionising the way the beer industry goes about its business. It already directly links producers and commercial buyers in a digital platform housing the most comprehensive product data for the UK market (45,000 products) and the proposed innovation will use big data to revolutionise product procurement in the sector. The solution will consist of a smart engine that will provide drive business direct to suppliers, and unlock unrealised opportunities, prioritising direct trading to remove the erosion of buyers' and producers' margins, and enlarge the market for all parties.

"DEBS, your digital beer buyer" (Digital Expert in Beer Service) is a personalised smart recommendations engine that will inform purchasing decisions for all types of commercial beer buyers using live market intelligence.